BioExchange Australia-UK

Based in the West Midlands, BIOX i(www.bioexchange.asia) isa challenge-led open innovation and business matching platform, to assist UK life science and medical technology companies to capture key international market opportunities. Its Mission is to increase the understanding, engagement and ultimate success of the trade and investment transactions between British life science, medtech and e-health start-ups, and overseas healthcare MNC & investors. It serves as an intelligent curator of cross-border investment and export opportunities for UK life science projects and provides a platform for the exchange of ideas, resources and opportunities within the sector, helping to meet the project challenges, investment and requirements of international stakeholders.

BIOX provide responsive and effective support to UK's most innovative life sciences opportunities, regardless of scientific approach. BIOX aims to demystify & derisk the approach in Asia & other key overseas healthcare markets for UK academia and industry. In this way it helps UK life science and medtech start-ups develop into competitive and sustainable organisations which:

* speeds up the progress of novel products to market
* supports onward global investment
* bridges 'the valley of death', the stage of development of an innovation, building on the existing efforts of DIT & other agencies to help early stage companies connect & succeed in these key overseas healthcare markets.

BIOX's innovative platform functionality (ie AI business matching; challenge-led innovation curation; built-in translation; & global ranking critieria for both project owners and investors/partners), together with the leveraging of significant industry networks from BIOX owners BATI & its partners, ensures UK life sciences fully captures avialable business opportunities within key intnerional healthcare markets. This support is not yet available anywhere else in the UK.